Playbrush

Playbrush makes brushing teeth finally fun. The young London-based startup is transforming toothbrushes into gaming controllers - so kids & young-at-hearts can play fun & instructional mobile games while brushing.